Modelling treatment of Tuberculosis within-host using individual-based and continuum models

Tuberculosis (TB) is an infectious disease caused by the bacterium Mycobacterium tuberculosis, which most often
affects the lungs. Worldwide, TB is the second leading infectious killer after COVID-19 (above HIV and AIDS). It is a
curable disease but treatment, even for drug-susceptible TB, currently lasts at least six months and consists of four
or more antibiotics. New treatment protocols are necessary to shorten treatment, reduce the emergence of antibioticresistant
TB, and improve outcomes.
Mathematical models that describe the within-host dynamics of infection and the effects of treatment can be used to
help guide future clinical trial protocols. However, current pharmacokinetic/pharmacodynamic (PK/PD) mathematical
models for TB have mostly focused on short-term drug effects during the initial ten days of treatment rather than
overall therapy outcome. Most simulations are also based on monodrug therapy, even though standard patient
treatment for TB involves four or more drugs. In addition to this, these modelling approaches are usually deterministic
in nature. New and improved ways of modelling TB treatment must be developed to more accurately mimic current
therapies and guide novel approaches.
During this PhD, we hope to extend and combine two existing mathematical frameworks that describe TB hostpathogen
interactions, namely the agent-based simulation developed by Bowness et al. (2018) and a continuum PDE
model (Yetunde Saula et al., currently in preparation) integrating a novel treatment sub-model into these systems. In
developing this sub-model, we will be guided by approaches from the growing field of quantitative systems
pharmacology (QSP), seeking to incorporate more mechanistic detail than is typically found in existing PK/PD
models. We will work with TB clinicians to ensure clinical relevance and usefulness. Our model will be calibrated
using published laboratory data and validated against published clinical data where possible.
We will develop a fra mework that includes both the agent-based model and an extended 2-D version of the
continuum model, seeking to maximise the computational efficiency of simulations and analyse model outputs in the
most rigorous way. We will be guided by the Tuneable Resolution approach in multiscale modelling, described in
Kirschner et al. (2014). This should enable us to harness the reduced computational expense of the continuum model
in situations where doing so does not compromise the accuracy of the outputs.